Chatterbox - Development of Prototype

Chatterbox’s Conversation Platform aims to analyse brand-based social media
communication, going beyond existing buzz, influence or sentiment analysis to measure
engagement and pinpoint individuals who engage others and drive opinion. For the customer,
Chatterbox provides a direct economic benefit by improving the quality and efficiency of
customer relationship management (CRM).
Chatterbox addresses the social media analytics market, which is predicted to reach $3.1bn by
2014, growing at 34% per annum.
The project is collaborative with a leading brand owner, and aims to develop a Software as a Service (SaaS) application which will be developed for and tested in a real operational
environment.